Asking the right questions in cancer clinical trials: Unlocking the potential of the estimand framework as a multi-disciplinary approach to trial deve

The estimand framework provides a structured approach for explicit specification of clinical trial objectives to ensure we address the questions that are important to different stakeholders (European Medicines Agency, 2020). The key aims of the approach are to enhance communication among multi-disciplinary groups involved in trial development, reduce misunderstandings, and ensure that all aspects of a trial (design, conduct, analysis and interpretation) are aligned with the trial objectives (Clark et al., 2022). Statistical methodology for developing estimands in different settings is continually evolving. However, routine adoption of the framework has been slow, and there is limited understanding of estimands within the broader community of non-statistical trialists (Fletcher et al., 2022, Kahan et al., 2021, Cro et al., 2022). Within the field of cancer trials, specific considerations around estimands exist. In particular, there is a need to better understand the questions that patients themselves want to be addressed in trials, and to develop models of collaborating with patients and other stakeholders (including clinicians, regulators and funders) to apply the framework effectively. A key aspect will involve collaborating with patient advocates to gain a better understanding of the questions that patients would like to see addressed, exploring how the estimand framework can be employed to address these questions, and identifying barriers and strategies for involving patients in estimand development. This project will build upon previous work on involving patients and the public in numerical aspects of trials, including estimands (Goulao et al., 2021, Cro et al., 2023), with the aim to produce exemplars of estimand approaches for different clinical settings, trial phases and interventions.